Manchester Metropolitan University and Cambridge Medical Technologies Limited

To develop a new to market, self-test, ‘home usable’ biomarker panel test for common cancers based on a totally new technology, detecting a broader range of cancers and having a level of accuracy beyond any currently available alternatives.